Glasgow Caledonian University and Geckotech Solutions Ltd

To develop a bespoke IT technology solution incorporating data capture and software to reduce the requirement for manual intervention in the processes of interpreting and highlighting details from visual and infrared images obtained during routine inspections in locations with challenging access.